The Margins of Francophone Civilised Society, 1100-1300

The civilisation of the barbaric has been central to historical narratives of the rise of the nation across the twelfth and
thirteenth centuries. The idea of the civilised versus the barbaric is present in vernacular French literature, yet the work of
historians such as John Gillingham and Robert Bartlett tends to focus on Latin historical sources such as chronicles and
histories, leaving French vernacular literature to the remit of literary scholars. I hope to bridge this disciplinary division by
drawing on French literary sources to explore perceptions of the margins of the British Isles during the twelfth and
thirteenth centuries. How does literature represent areas which may be considered as marginal, and how may a text
transform a place into the marginal for literary or socio-political ends? This will be framed by recent work on the
supralocal nature of French, exploring the relations between the localised and the transnational. Does localisation imply
a marginalisation from transnational literary culture, or may a text be simultaneously localised and transnational? I will
consider how the construction of place in literature plays a role in defining identity outside the text, questioning whether a
shared 'Celtic' identity is imposed upon marginal areas to create an Other against which the Self is constructed. This will
invite a postcolonial reading, whilst I will also reflect on the extent to which modern nationalist thought has coloured ideas
of the medieval margins.